Edinburgh Napier University and Highland Colour Coaters Limited

To develop, optimise and upscale a current lab based technology for innovative surface coatings techniques into a full scale production process.